uMotif open data innovation voucher

Integration of open data sets into digital health platform for patient self-tracking and self-management. Delivering insight and understanding based on multiple external data streams.